Ernest Food Co. develops a very healthy drink

The Ernest Food Co. is dedicated to bringing functional food to life. In addition to our Ernie snacks we seek to develop a super-smoothie blend that is cold pasteurised to optimise nutrient and sensory properties. Mixing it with milk or water produces drinks that offer much healthier and more delicious alternatives. The convenient sachet contains product free from gluten, soya and dairy and enables consumers to help meet their 5-a-day produce intake that is turning to the desired 7-a-day trend.